Paratyphoid Mary? Salmonella Paratyphi A transmission and characterisation of carrier states

Salmonella enterica serovar Paratyphi A (SPA) causes paratyphoid fever, a severe infection increasing in regions of Asia. Between 2016 and 2019, cases per year have increased 17.3% in England, with a strong association of travel to South Asia. Benefiting from a unique set of isolates with associated metadata and short read sequencing data from the UK Health Security Agency (UKHSA), the carrier state of SPA will be investigated by assessing strain transmissibility and comparing metabolic network composition with other serovars including Salmonella Typhi (typhoid fever).